TrAPs - A Programmable, Bioinspired Nanotechnology for Wound Healing

Translating innovative research into affordable and accessible healthcare solutions has been a goal
of mine since I began my journey in Biomedical Engineering 5 Years ago. With strong industrial
support, leading experts and world-class research facilities, Imperial is an excellent hub to pursue
my goal.
As part of my postgraduate studies, I hope to further my current research on programmable
nanotechnology-based platform to tackle wound healing. In both my final year and summer
research program, I have been working closely with Dr Benjamin Almquist, from the department
of Bioengineering at Imperial College, on Traction force-Activated Payloads (TrAPs). TrAPs is a
technology that enables cell-selectively release of growth factors to aid the transient process of
wound healing. This is especially relevant for healing of chronic wounds which is a global
healthcare concern. Therefore, as part of my postgraduate studies, I hope to work on translating
this technology to the market as means of an affordable healthcare strategy.